Creating Better Opportunities in the South West Through a Growth-Mindset-of-Opportunity Intervention

Challenge and Context

In this research, we will tackle a critical but often overlooked challenge: Even with a 4-year Bachelor's degree from an excellent institution, university graduates from low-socioeconomic-status (SES) backgrounds continue to face barriers to good employment and upward mobility upon entering the workforce. This trend is pronounced in the South West region where there is a dearth of high-paying, professional job opportunities, compared to elsewhere in the UK (e.g., Sim & Major, 2022). By contrast, higher-SES university graduates have more financial and social resources to facilitate good opportunities and are more likely to relocate to opportunity-rich places like London, thus improving their professional and economic prospects (e.g., Wielgoszewska, 2018).

Aims and Objectives

In this research, we will design and evaluate a novel intervention to foster a growth mindset of opportunity—the belief that opportunities in life are not fixed but changeable—to help recent graduates cultivate new and better employment opportunities in the South West, particularly low-SES graduates. In doing so, we aim to reduce economic and employment disparities between low-SES and higher-SES university graduates. Moreover, in actively cultivating good employment opportunities for themselves, we propose that participants who complete the intervention (vs. control condition) will contribute more to economic growth and innovation in the South West, for example, by expanding or launching local businesses, services, or industries.

Our intervention will be modeled after recent successful social-psychological interventions (e.g., O'Keefe et al., 2023b; Yeager et al., 2019), which leverage validated persuasion techniques, administered through carefully crafted reading and reflective exercises to encourage sustained and authentic belief change—in our case, to view opportunities as cultivatable, not fixed.

While following a well-established format, the details of the novel intervention will be co-designed with beneficiaries to ensure materials are representative of diverse voices and lived experiences, appropriate to place and context, as well as effective in communicating the growth-mindset-of-opportunity message.

Moreover, the intervention materials will acknowledge—not ignore—structural barriers and inequities that can reduce access to good employment opportunities for some people. In doing so, we aim to empower beneficiaries to better navigate these limitations and barriers.

After finalising the intervention materials with focus groups, we will conduct a randomised controlled field experiment. We will administer the randomly-assigned treatment materials (intervention or control) to University of Exeter final-year undergraduates who plan to pursue work in the South West, then track them across approximately one year, as they seek employment, and formulate and pursue long-term work plans. Across multiple follow-up surveys, we will examine how the intervention influences job-search strategies, mindsets, employment status and mobility, long-term work plans, and indicators of contributions to the local economy and innovation.

Applications and Benefits

Through this research, our growth-mindset-of-opportunity intervention aims to directly improve occupational and economic opportunities of those who complete it, although we anticipate a stronger benefit for low-SES participants. If successful, the intervention stands to have tremendous broader impact because it is low-cost, relatively brief, and can be easily delivered to numerous future beneficiaries via online platforms. Findings will guide policy recommendations and add new and impactful knowledge to multiple scientific disciplines.